The impact of the language of instruction on educational experiences and attainment in Nigerian primary education

The language of instruction (LOI) in multilingual and multicultural Nigeria has always been a concern to
stakeholders in education. This study will investigate the current LOI situation in Nigerian primary schools,
highlighting the challenges it poses to students and providing a clear understanding of the impact of LOI on
educational experiences and attainment. This study will use ethnographic methods to observe and document
language practices in a primary school in Bariga, Lagos State, Nigeria. The project will involve semi-structured and
informal interviews with primary school children, parents, guardians, and teachers and a questionnaire to be
completed by the same groups. Findings will allow us to understand better the role of LOI in the Nigerian education
system and the experience of learners. The insights will inform policies relating to multilingual education and how
best to support education in Nigeria.